Wearable devices for visual impairment Soft robots are an emerging subfield of robotics, in which robots are made of soft and pliable materials, inste

Wearable devices for visual impairment Soft robots are an emerging subfield of robotics, in which robots are made of soft and pliable materials, instead of traditional stiff components.